University of Portsmouth and The Tomato Stall Limited

To develop a flexible and agile product development and manufacturing process for an innovative range of processed food products produced from waste and excess produce. This requires accurate real time data forecasting to inform product development and production decision-making.